Identifying DNA methylation signatures in Alzheimer's disease blood

The identification of novel biological markers (biomarkers) for Alzheimers Disease (AD) will allow earlier and more successful treatment. This project will integrate genome-wide genetic, epigenetic and gene expression measures in blood from AD patients with detailed clinical, epidemiological and neuroimaging data with the aim to identify unique biomarkers for AD